Driving Efficiency in Same-Day E-Cargo Bike Logistics: Dynamic Dispatch Automation via LLMs

Our project aims to revolutionise same-day e-cargo bike logistics in London through the innovative application of Large Language Models (LLMs). We intend to fundamentally transform how e-cargo bike operators integrate unpredictable same-day demand with pre-planned delivery flows, a challenging aspect that significantly affects efficiency and productivity.

By employing LLMs, we aim to process extensive historical and real-time data, predict immediate demand accurately, and enable dynamic dispatch operations that are both efficient and intuitive. This way, we can weave uncertain same-day demand into already planned delivery flows without disrupting the system. The LLMs serve as a conversational interface, allowing dispatchers to define constraints and optimisation objectives in a more straightforward manner, significantly simplifying traditionally cumbersome manual interactions.

Our project thrives on the collaboration with a leading e-cargo bike operator in London, a partnership that blends hands-on industry experience with our AI and ML expertise. Together, we're pursuing substantial productivity gains and efficiency improvements for same-day delivery services, a sector ready for disruption.

The environmental implications of our project are noteworthy. By enhancing the operational efficiency and competitiveness of e-cargo bikes, we're championing a more sustainable alternative to traditional delivery vans. This stands in alignment with the larger goal of decarbonising urban transport, significantly contributing to the fight against climate change.

By bridging technology and sustainability, our project stands at the forefront of urban logistics innovation. We're embarking on an ambitious journey to transform urban deliveries, empowered by AI leading technologies, making them efficient, profitable, and environmentally friendly while catering to the growing demand for immediate delivery services.